University of Nottingham and Aegis Engineering Systems (AES) Limited KTP 25_26 R2

To develop an AI-powered knowledge capitalisation system (_Prometheum_) that combines the latest technologies, enabling engineering teams to access, structure and utilise organisational expertise efficiently - increasing added value to our engineering services and supporting business growth and innovation.